Renewing Conservation Science Facilities at Tate

The focus of our application to the AHRC Capability for Collections Fund is the refurbishment and upgrading of spaces, facilities and equipment within the Conservation Science and Preventive Conservation (CSPC) section of Tate's Collection Care division. All spaces are located within the Queen Alexandra Military Hospital building on Tate Britain's Millbank site. Designed as hospital wards, the six spaces across three floors with their awkward shapes, draughty windows and ageing infrastructure, have never been truly fit for purpose. Developing organically since 1993, they house a permanent team of 5 staff, plus fixed-term posts, seconded Tate research staff, interns, post-graduates and researchers. They are in urgent need of redesign and refurbishment to create a cohesive, flexible and operationally effective suite of rooms that are energy efficient and health & safety compliant. Within the lab spaces, we are also requesting replacement/upgrades to key core scientific instruments nearing obsolescence. As a GLAM sector institution, building maintenance and public-facing areas have necessarily been prioritised for constrained capital investment. This essential upgrade will ensure business continuity, facilitate collaboration and significantly enhance research capability and capacity. At the core of Tate's Research Strategy is the imperative that research impacts our practice. Conservation Science is exemplary in this regard, working closely with practitioners to successfully translate research into innovation in the care of Tate's evolving collections; recognised through two ICON Anna Plowden Trust awards for Research and Innovation in Conservation (2010, 2015). The small team is a major contributor to Tate's vibrant research culture, securing 40% of Collection Care Research funds in the past 6 years and actively enhancing Tate's status as an Independent Research Organisation. They have a long tradition of co-supervision of doctoral students and deliver impactful research in contemporary art materials, historic British paintings, preventive conservation and cleaning science. They share their work with broad audiences, with consistently high publication, presentation and professional development outputs. Restoring Rothko and Conserving Whaam! are among Tate's most popular on-line films and the most-watched by 18-34-year olds. The team founded the Modern Oils Research Consortium and lead the field in innovative treatment research on modern painted surfaces. They have secured awards from the European Framework Programme for ground-breaking science-driven collaborative projects such as Nanorestart (2015-2018), as well as an AHRC award for Cleaning Modern Oil Paints (2015-2018), another from the joint AHRC-EPSRC Science and Heritage Programme (2010-2015), and currently host 3 AHRC Collaborative Doctoral Partnerships. Their research recognises the value of different forms of knowledge, having developed inherently inclusive and interdisciplinary research methods which directly influence conservation practice and technical art history nationally and internationally. This vital opportunity to renew our facilities will safeguard the future of scientific research at Tate and transform our contribution to the sector. By increasing capacity, supporting access, fostering wellbeing and facilitating collaboration, research activity will grow within Conservation and Collection Care to evolve into innovative policy and practice. This award will contribute towards Tate's long-term goal of developing a state-of-the-art Collections Centre to support knowledge exchange and act as a nexus for inter-disciplinary, creative research. As we actively embed our Research Strategy and Tate's values into our work and partnerships, it is essential that these facilities are upgraded now to enhance our capability for future research and innovation as a member of a UK-wide distributed and impactful heritage research network and the World Class Labs initiative.